UofG EPSRC Core Equipment 2024

The proposal requests seven items of equipment to benefit the EPS research community across the College of Science and Engineering.

Items 1-4: A battery test lab comprising a glovebox, potentiostat, battery tester and dynamic climate chamber.
Item 5: A Universal Tribometer to carry out a host of mechanical and tribological tests in a single and compact benchtop system.

Item 6: A Scanning Probe Microscope incorporating an atomic force microscopy base unit and extensions to facilitate imaging of soft materials, surface conductivities and electric and magnetic fields.

Item 7: A Prodigy (N2) BBO-H&F 5mm cryoprobe for nuclear magnetic resonance (NMR). A nitrogen cooled 5 mm BBO cryoprobe to be installed on an existing 400 MHz NMR spectrometer. This broadband probe is capable of observing the most common NMR active nuclei with much greater sensitivity compared to the current probe.

This equipment will expand our current capabilities and capacity in materials characterisation and analysis and complement the extensive capability we have within the James Watt Nanofabrication Centre, Kelvin Nanocharacterisation Centre, Geoanalytical Imaging and Spectroscopy Centre, and College Analytical Suite.
The core equipment will underpin a large portfolio of research in fields including materials science and engineering, chemistry, healthcare technologies, communications and sensing. The new equipment will be used by researchers across the College, enabled by our easy access model and training support, particularly for early career researchers and doctoral students. As well as bringing new techniques and methods to our existing research, the equipment will enable new research and initiate new collaborations, and will support multiple EPSRC research grants, CDTs, and collaborative research with industry partners. The equipment will enable us to grow existing userbases and initiate new ones, developing researcher and RTP skills and enabling more University-wide and external access.